Using Grand Canonical Monte Carlo to predict cryptic pockets for drug binding

Computational methods capable of identifying cryptic pockets amenable to small molecule drug discovery would allow targeting of cancer targets that are deemed udruggable because they do not feature enclosed pockets and result in significant patient benefit.
The overall aim of this project is to explore computational methods to predict cryptic pockets and small molecules that bind to them. We will particularly focus on Grand Canonical Monte Carlo simulations.
After establishing the necessary code and software, we will initially conduct a retrospective analysis. After successful completion of this analysis, we will select a cancer target and apply the methodology in prospective sense to discover new pockets and ligand binding to them. We will the use experimental methods to validate the computational predictions.